eStreet: transformative renewable microgrid-based business zones for the Democratic Republic of Congo

eStreet is a transformative renewable-microgrid powered business zone for off-grid and poor-grid communities in Africa. eStreet provides professional business premises with all key business services including reliable power, clean water, communications, maintenance and security to enable businesses to succeed in underserved off-grid communities. eStreet is based on a robust solar-battery microgrid energy system located on-site that delivers high-quality and reliable power for productive use.